Multi optimal Solutions for Energy Storage Systems

A consortium led by McLaren Automotive, the pioneering British creator of luxury sportscars and supercars, along with partners including a world-class cell manufacturer, a technology company at the forefront of materials innovation and a leading university, aims to accelerate the development of electrified powertrains to help reduce vehicle mass, minimise emissions, and match traditional powertrain usability characteristics. The consortium identifies that current electric technology is not sufficiently mature for the demands of high performance cars due to high weight, range limitations and battery management challenges. Through the development of new materials for cells and a modular designed battery, the consortium aims at delivering advances needed to achieve improved levels of functionality and performance, which may one day benefit volume car buyers.